Aerospace and Automotive Supply Chain Enabled Development (ASCEND)

ASCEND is an industry led, cross-sector consortium brought together by GKN Aerospace, focussed on developing & accelerating UK composites capability to meet the requirement of single aisle, business jets & future mobility markets. ASCEND will develop the UK value chain in readiness for a step-change in use of lightweight structures, at high-rates.

ASCEND brings new entrants, established small, high-growth & Tier-1 partners together to collaborate on delivering flexible automated capability. Connecting best in-class of talent, experience, & market access in one programme. ASCEND delivers UK capability for advanced, lightweight structures to meet demand in electric & hybrid propulsion aerospace structures.